Vdisc - Advanced Cloud Based File System

Vdisc is a radically new computer file system that allows the sharing and securing of any kind
of digital file, utilising the power of the internet and cloud services. The next generation
design introduces several key advances including:
• Total data security; all data is automatically and transparently backed up immediately
and encrypted at source in real time. Previous versions of files, even deleted files, can be
easily and quickly recovered by any authorized user and all changes can be fully audited.
• Fast performance; with more efficient data handling and compression, Vdisc can
handle many terabytes of data quickly and easily, unlike existing file systems that are built on
the legacy technologies of 30 years ago. For many companies, this can give savings of
£100,000s in hardware requirements and employee time.
• Access from anywhere; data is accessible from just about anywhere as easily as if the
data were stored locally. Use of compression and transmission of only the data changes
enable use even over slower internet connections.
• Full version control and history; tracking is integrated right into the file system
making it fast and easy to use, and allows teams as large as 2000+ to easily work on large
complex projects in a controlled way, even if team members are located throughout the world.
Combined with advanced file search, this will be a world-class product with the potential to
have a step change impact on the way computers are used. It can be easily installed on any
computer (Windows, Mac and Linux), will be useable from mobile phones and tablets, will
work with all existing applications in any industry and is designed to be very easy to use.
Vdisc represents a truly world class technology that you would normally expect to emerge
from Silicon Valley. This is an opportunity for a British company to lead the world in this
field; a field that is rapidly expanding and has a very large market potential